Rupununi re-collections: historical photographs, Indigenous knowledge and heritage in Guyana

This project aims to reconnect historical photographs documenting Indigenous peoples and practices to contemporary initiatives concerning Indigenous knowledge and heritage development. Working in the Rupununi region of Guyana, the project will explore the use of significant photographic archives as a resource to enrich the understanding of Indigenous knowledge and practices, Indigenous heritage, identity and rights in contemporary Guyana. It will combine work on Indigenous knowledge and memory with collections-based research, using methods of visual elicitation and digital repatriation in collaboration with the relevant Indigenous communities.